Integrating educational robotics in primary school classrooms: Exploring teacher and pupil perspectives

This project will examine the factors that influence young children's exposure to STEM (Science, Technology, Engineering, and Mathematics) concepts, particularly computer coding, and investigate how implementation of hands-on technologies can facilitate the early learning of STEM concepts and related skills (e.g., logical reasoning, planning, perspective taking). Parents, children, and educators will be surveyed about their attitudes toward and use of STEM-related materials. Importantly, children (4-7 years) will also take part in laboratory-based experiments that will expose them to hands-on computer coding (via a product called Cubetto) and we will assess the outcomes of this experience.